The Closed Magnetosphere

Many aspects of the terrestrial magnetosphere are well-understood, especially when the interplanetary magnetic field (IMF) points southwards (SBZ) – when it is said to be “open”. However, when the IMF points northwards (NBZ) the magnetospheric response, including its structure, dynamics, and coupling to the ionosphere and the solar wind, are poorly understood. Recently, we have demonstrated that the magnetosphere can “close” (disconnect from the interplanetary medium) under such conditions, in contrast to Dungey’s universally-accepted open model. This results in auroras covering the whole polar regions with corresponding ionospheric flow morphologies which have only recently been discovered. This proposal aims to investigate the closed magnetosphere, using combined space-based and ground-based observatories, to understand: how the magnetosphere closes, what drives the observed auroral and flow patterns, what role magnetotail reconnection plays in the closed magnetosphere.

Current theories suggest that these dynamics are driven by magnetic reconnection occurring at the high-latitude magnetopause, known as single- and dual-lobe reconnection (SLR/DLR). We will use field-aligned current measurements from a constellation of spacecraft to monitor the occurrence and rate of SLR and DLR, and to determine the solar wind conditions that drive them. We will also use spacecraft in the magnetotail to test a controversial new theory that tail reconnection also plays a role in shaping and driving the NBZ magnetosphere.
Different classes of auroral morphology develop during NBZ, including cusp auroras, transpolar arcs (TPAs), horse-collar auroras (HCAs), and cusp-aligned arcs (CAAs). The occurrence of these morphologies will be detected with auroral cameras onboard spacecraft in low- and high-Earth orbit (LEO and HEO). The mechanisms that accelerate charged particles into the ionosphere to produce these auroras are in the main currently unknown. We will use LEO satellites to see if these auroras have similar or different precipitation characteristics, as a means of determining their origin. A major driver of auroral acceleration is flow shears in the ionospheric convection pattern and their associated field-aligned currents: we will use LEO spacecraft and ground-based ionospheric radars to measure these flows and characterise them, and to determine if they are caused by tail reconnection. We will look for intermittency in these flows, which will be a sign of bursty reconnection at the magnetopause and in the magnetotail.
During NBZ the magnetotail can become significantly shorter than during SBZ, potentially terminating within lunar orbit. We will use spacecraft at various distances downstream of the Earth to monitor the variable length of the tail. We will conduct statistical studies of the magnetic structure and plasma content of the magnetotail to understand the impact of NBZ. We will also use these spacecraft to search for transient phenomena which could be the signatures of tail reconnection and their relationship to the NBZ auroras.
Finally, we will apply what we learn about the Earth’s NBZ magnetosphere to the magnetosphere of Mercury, using observations from MESSENGER and BepiColombo, as we believe that this magnetosphere should also become closed during NBZ.
We believe that, in the light of the closure of the magnetosphere, we will have to reassess much of the literature that has been published on this topic in the last few decades.